Time-domain Music Source Separation: Developing Novel Tools for Music Production

This project approaches source separation from an audio production perspective, where we develop source separation tools to be able to solve various live/studio production tasks. This includes use cases such as noise suppression in studio recordings, binaural rendering, 3-D upmixing, remixing and intelligent mixing. Such tasks require high fidelity source separation models where the type of sources present in the mixture are not fixed. We intend our system to introduce minimal artifacts while being robust towards a variety of timbres, audio effects and recording conditions. Taking motivation from the success of recent time-domain speech enhancement methods, we focus our research on time-domain deep learning architectures. We introduce novel datasets enabling monotimbral separation research for chamber ensembles and explore the impact of various mixing practices and recording scenarios on source separation based applications like bleed reduction, room and microphone correction.